Neutrino Interactions at T2K and Calibration of the HyperK detector

The exact topic of Jordan's PhD thesis hasn't yet been decided however it is likely that we will work either in the cross-sections group, with a responsibility towards a channel involving charged and/or neutral pions or within the so-called NIWG (Neutrino Interactions Working Group). Jordan will also be working on a hardware-related aspect within HyperK, most likely linked to our work on the light-injection calibration system.